"Eco-Net" Remote Boiler Management System

"Eco-Net" is a digital innovation for the domestic heating market to connect the control electronics in gas boilers directly to the cloud, allowing them to be monitored, controlled and calibrated remotely. Eco-Net will add significant value to consumers, reduce servicing costs, and allow manufacturers to differentiate their products. It will reduce household gas bills and the carbon footprint from domestic space and water heating. Eco-Net modules provide a low-cost direct connection between the boiler electronics and a secure cloud-hosted app platform that will allow different data access and control features to consumers, to housing associations and service providers, and to manufacurers of HVAC equipment.